Communicative failure and characterisation in the epics of Rome (Aeneid, Bellum Civile and Punica)

I will be studying the communicative failures which occur throughout three Latin epics about Roman
history and identity, written between 29 BC and 103 AD: the Aeneid, Bellum Civile and Punica. My
structure will be thematic rather than chronological, focusing on the interplay and shared issues
between these texts. I anticipate chapters considering the following topics: rhetorical and
communicative failures between male and female characters; exemplarity and the transmission of
messages between parents and children; the difficulty of communication between gods and mortals;
issues of leadership in the face of internal division; and the essential role which communicative failure
(on the level of narrative action and poetic technique) plays in the characterisation of male protagonists
and formulation of heroism found in these epics. I will use a method of close-reading which situates
the works in their historical and literary context, and incorporate ideas from narratology, gender studies,
discourse analysis, and reader-response theory.